ADI (Automated Drilling and Inspection)

Innovative robotic aerospace assembly project.

Project team includes Airbus, BAE Systems, GKN Aerospace, Fanuc UK and True Position Robotics.

Focus on high accuracy, low payload robot drilling to facilitate affordable and yet precise automation.

A UK designed and made metrology system will be further developed to allow simple integration into robot cells with open architecture to plug into other products in the digital factory.

Developing enhanced informatics for process control and feedback to design (Design for Manufacture)